Half caste and cast aside: the Eurasian experience in Singapore and Malaya at the end of empire

My proposal is to investigate how, in the 50 years from the end of the First World War, the Eurasian
community in this key zone of the British Empire adapted in the face of imperial decline as old certainties
were overcome by war and nationalism. This community is largely absent from studies of Singapore and
Malaysia and my exploration of their experience will be framed by the great territorial crescent from
Singapore to India and which included Dutch Burghers and Portuguese Mesticos, Anglo-Indians and
Anglo-Burmese. Whilst much attention has been paid to the British Empire in Asia and Asian nationalism,
to Pan-Asianism and anti-colonial struggle, and the influences upon them in this period, new illuminations
of these crucial phenomena result from a focus on the Eurasian experience of them. That experience is
not commonly considered as it does not fit neatly into dichotomies of imperialism and anti-imperialism.

My research will include accessing relevant material in the National Archives e.g. submissions from the
SEA concerning independence, letters and reports on and from Eurasian 'collaborators' and volunteers. I
will consult the collection of Eurasian periodicals and newspapers held in the British Library. I already
have a thorough working knowledge and experience of research in these archives from researching
prominent Singaporeans for Asad-ul Iqbal Latif, Visiting Fellow at the ISEAS, Singapore. As well as
material created by and for the Eurasian community, I will read official documents 'against the grain',
considering the purposes and prejudices of authors and agencies.
The records and artefacts at the SEA in Singapore, the Penang Eurasian Association and the Malacca
Portuguese-Eurasian Association are
unique and essential repositories: their records of social and
sporting clubs, schools and churches, welfare associations, newspapers and periodicals, working and
home life, is one that has not been fully utilised. I will make use of the extensive oral history recordings
held by the National Archive of Singapore. Expanding my field of research beyond official sources to
consider personal accounts, memorabilia and memoirs, will result in a deeper representation of the
Eurasian community than anything previously achieved.
Although I intend to follow an empirical and pragmatic approach, guided by what I uncover, the work of

7 / 20
Georg Simmel, Serge Moscovici and Michael Mann will be used as conceptual starting points. Mann's four
sources of social power, ideological, economic, military and political, can be used to delineate limits of
agency and control for the Eurasian community. Moscovici's theory of social representation, the system
of values, ideas and practices which form and determine how a community speaks to itself, will provide a
theoretical framework for the reconstruction of the Eurasian community. Meanwhile Simmel's social type
of the stranger, positioned within and without, belonging and not belonging, shares the ambiguity of the
Eurasian's precarious social status.

Schedule of work
Year 1: Literature review and a political and economic survey 01/20-06/20; research in UK, Singapore and
Malaysia 07/20-03/21 - my domestic commitments prevents a long absence abroad and two trips will
help me build and develop essential networks for my research.
Year 2: chapters on the interwar years and the emergence of a Eurasian 'consciousness' 04/21-06/21 and
the impact of World War II and its aftermath 07/21-09/21; research as before 10/21-03/22.
Year 3: chapters on imperial retreat and the end of Eurasian 'privilege' 04/22-06/22 and Eurasians in the
wider context of the racial order of an Imperial Indian Ocean 07/22-09/22; Introduction, Conclusion,
Bibliography 10/22-01/23.